Computational Simulation Tools and Environment for Optimising the Manufacture of Ultra-precision Surfaces

Precision optical lenses and mirrors are used in scientific instruments (e.g. professional astronomical telescopes

and their instrumentation) and high-end consumer goods such as modern optical goods (telescopes and

binoculars), cameras and head-up displays. Use of complex aspheric and freeform optics facilitates the design

of smaller and lighter devices, and it is anticipated that this market will continue grow in the future.

In order to meet the challenging specification for the surface shapes and texture, optics manufacturers use

precision polishing techniques. The aim of this project is to create a set of quantitative simulation tools for use

in improving the processes used in polishing ultra-precision surfaces, with the objectives of increasing the

accuracy of these components and lowering the cost of their manufacture. In addition, further applications of

these process improvement tools are: the polishing of precision surfaces required for low friction aerodynamic

surfaces, such as turbine blades; and biomedical applications such as hip and knee joint implants.